Framework to optimize DNN model inference on FPGA

The idea in this proposal is to build a framework based on once-for-all network (OFA) trained networks to find out suitable ML models for a given FPGA architecture and user defined performance parameters.